Nelson Potato Waste

In this project we will analyse the natural product content of a potato processing waste stream as a potential source of compounds for plant protection. This will help in our quest to realise the added value from processing this waste stream and the benefits of naturally sourced products in sustainable agricultural practices worldwide.